Lightweight Battery System with Thermal Control and Thermal Run-Away Prevention Features

Alp has designed and tested BRIC, a low-cost and easy to maintain li-ion battery pack using unconventional architecture, innovative electronics and sensors, and predictive maintenance AI, which allows used Li-Ion batteries to be reused for distributed generation based on renewable energy.

This project will benefit from ALP's existing BRIC technology for energy storage and directly address the thermal runaway safety risk of Li-ion battery in EV thanks to the development of advanced thermal management features to meet the vehicle high performance needs.

Two primary areas of technical and business challenges will be tackled: 1\. A low-cost and lightweight battery system with thermal control and thermal runaway prevention features for EV applications; 2\. An engineering and electrical design that incorporates end-of-life repurposing of battery module for other applications such as renewable energy storage.

The proposed physical design of battery cooling system using phase change material and complementary electronics eliminate thermal runaway and thermal cascading risk of a lightweight battery module for skateboard EV platforms.

Alp is proposing this feasibility research project in order to bring its innovation from TRL3 to TRL4-5 with the aim of elaborating a detailed business innovation to continue the technology development in future research and development competitions and take the project outcome to market.